Development and implementation of metrology standards for mammalian cell-free systems

To determine the optimum conditions for cell-extract production in HEK293 and CHO cell-lines, I will generate cell-extracts using a variety of conditions (temperature, CO2 %, culturing media, and incubator shaking speed). In addition, I hope to elucidate the contents of the best performing extracts (highest yield of correctly folded proteins, highest activity) to inform our design process. The contents would also be investigated over the course of a reaction, to determine any bottlenecks that reduce batch run time (depleted NTPs, accumulation of inhibitory intermediates, exhausted energy supply). This will build on the work previously conducted by the Freemont lab, to optimise energy consumption in cell-free systemsI will work with automation and analytics experts in the London DNA foundry to determine the best methods for detecting important reaction components. Specifically, I will use the acoustic liquid handling platforms to facilitate high-throughput cell-free expression.